Test Application

This project aims to explore ways to match electricity supply and demand in a low-carbon future network by flexing the consumption and generation of electricity within buildings in response to variations in renewable electricity resource. The goal is to enable the built environment to become a low-cost "store" for electricity generated from wind, wave, tidal and solar energy.